Broadband Powerline Communication for control and management of street lights reducing electricity consumption and carbon emissions

The project will look at the opportunity to use Broadband Powerline Communications (BPC)
and new ballast technology to introduce innovative smart electronics and networking to
manage, monitor and control street lights in real time from a centrally located management
facility. Development of a broadband powerline infrastructure overlaid on the street lighting
electricity network enables operators to realise multiple benefits: Intelligent monitor, control,
advanced maintenance and energy management of street lights and street light resources;
Significant reduction of energy costs and carbon emissions; Re-use of the existing electricity
network asset; The addition of value added services such as wireless hotspots, CCTV and
electric vehicle charging. Innovation is achieved by introducing real time communication and
management, smart software at the lighting column and integrated electonic systems utilising
latest semiconductor and nano-technology. Proof of the market feasibility would have a
potentially significant impact on reducing electricity consumption, costs and emissions in all
outdoor lighting environments including street lighting, city centres and car parks in
supermarkets, airports, sporting venues, conference centres, hotels etc. The deliverable will
be a market feasibility report, presentation and a demonstration system.